Edge Hill University and Progress Group Holdings Limited KTP 22_23 R2

To embed Artificial Intelligence capabilities to support the ongoing design and delivery of virtual alternative provision of secondary education to learners unable to attend physical mainstream schools.